Embedded sensors for inspection of corrosion under insulation

Corrosion under insulation is one of the worst and most expensive problems for the Oil & Gas industry with repair costs, inspection costs, insulation removal costs and plant downtime running into the billions of dollars annually. If corrosion under insulation goes undetected it can lead to forced plant shutdown and in some cases a safety incident.

Under this project Inductosense will develop a prototye wireless, battery-free sensor that can be permanently embedded underneath insulation to locate and characterise corrosion on the surface of pipes.